The Theory of assembly and optical properties of electromagnetic tuneable plasmonic metamaterials

The ultimate aim of this project is to combine the theory of electro-magneto tunable self-assembly with the theory of plasmonic metamaterials to produce materials with highly tailored optical properties. The project will elaborate and improve on current models of self-assembly of magnetic ellipsoidal particles at fluid interfaces for enhanced prediction of the behaviour of self-assembled systems. This theory will be extended into studying the optical properties of self-assembled plasmonic nanoparticles as metamaterials. The result should yield novel plasmonic nanostructures giving rise to artificial magnetism achieving extraordinary optical properties.